University of Bath and NiftyLift

To produce a product to improve safety to workers on movable or static access platforms. To develop a unique robust, repeatable and reliable integrated system into access platforms.